Consumer Code for Mediators online mediation platform.

As a direct consequence of Covid-19 lockdown and social distancing measures, the UK Mediation/Arbitration industry, worth £9 billion annually to the UK economy (Sixth CEDR Mediation Audit, 2020) is in hiatus. UK businesses and public individuals seeking access to justice through this legal route, are hopelessly stuck. Traditionally operated as a face-to-face industry, Mediation/Arbitration practitioners have found themselves plunged into a world where they can no longer travel nor meet clients. Often self-employed sole traders, they face imminent financial ruin. In a desperate attempt to work, practitioners are resorting to the only medium available -- non-compliant, inadequate and security compromised "social media" platforms.

Covid-19 has inadvertently created the ideal environment in which transformational change can be embedded with minimal institutional resistance, as the industry now understands the consequences of the over-reliance it previously placed on face-to-face practices.

It needs to return to operation with immediacy.

Our innovative Remote Working Resolution (RWR) Platform and Code differs from any other product available, in that it is:

\* the first and only technological platform partnered with a Consumer Code which is Mediation/Arbitration Industry specific.

\* servicing every process involved in Mediation/Arbitration practice.

\* consumer and practitioner led.

\* enabling streamlined and efficient case management.

\* GDPR and regulatory compliant.

\* digitally secure and fully encrypted.

\* developed specifically to up-skill practitioners by driving the behaviours, practices and standards specified in the UK Consumer Code for Mediators (2020).

\* designed to enhance and standardise the UK industry practices.

\* targeted at improving the UK business and public's consumer experience.

In addition, our leading-edge technological RWR Platform features: 24/7 user access, secure on-boarding, integrated encrypted secure file-sharing; advanced video conferencing and recording; virtual rooms; event scheduling; invoicing and payments; templates and agreements; electronic signatures; communication aggregation tools; and practitioner/specialism directory to ensure streamlined and efficient case management.

Prior to the pandemic, the industry was experiencing significant challenges, including: a high variation in the background and quality of practitioners; the lack of standardisation of approach; drawn-out, time consuming, and costly processes driven by outdated industry-wide working practices.

The RWR Platform and Code responsibly, disrupts the industry's operational practices and standards. As the foundational framework of the RWR Platform is driven by the UK Consumer Code for Mediators (2020), user-practitioners are channelled to adopt and embed the associated behaviours, practices and standards.

In effect, the RWR Platform and Code drives industry-wide standards of excellence and transforms the Mediation/Arbitration industry into a future-focused digital, remote-working public service.